The History of The Howard League for Penal Reform, 1866-1948

The Howard League for Penal Reform is the oldest penal reform charity in the UK. It was established as the Howard Association in 1866 for the "promotion of the most efficient means of penal treatment and crime prevention" and to promote "a reformatory and radically preventive treatment of offenders". Merging with the Penal Reform League in 1921, and the National Association for the Abolition of Capital Punishment in 1948, it continues to campaign for change in the criminal justice system. This project aims to produce the first history of the Howard League for Penal Reform. Research will focus on aspects of the relationship between the organization's campaign work and actual penal reform, within the larger economic and social history of Britain during this period. There is considerable scope to shape the academic element of the project to their own interests. Themes might include the League's relationship with government, its campaigns on prison conditions and against capital punishment, its work with women and juvenile prisoners, its support for discharged prisoners, the intersections between the League and other social reform campaigns, the role of women campaigners in the League, the League's global work, and the League's relationship with parallel international organizations. There will also take pace 3 1-month internships at the Howard League's London headquarters. During these internships, public-facing materials will be written, including online materials and research briefings which draw out lessons and key ideas showing the relevance of historical analysis of the League's past campaigns and methods on today's penal debates. The organization of two public-facing events will also take place.

The project aims to produce the first academic history of the work of the Howard League (est. 1866), including the National Association for the Abolition of Capital Punishment (est. 1923, and merged with the League in 1948). The project's overriding objective is to enable the Howard League to understand itself as an organisation, by researching aspects of the relationship between its campaign work, the larger economic and social context, and actual penal reform, at historically specified moments in the past. The overall aims of the studentship are to: (1) produce innovative academic knowledge about the history of Howard League campaigning, framed within the larger economic and social histories of Britain, including of poverty, welfare, gender, childhood and adolescence, and of penal reform; (2) create new historical resources for the use of The Howard League and its members, showing the relevance of historical analysis for today's penal debates; (3) engage in knowledge exchange activities that will enhance public understanding of the historicity of penal reform.